Nottingham Trent University and Baxter Freight Limited KTP 22_23 R1

To implement a customer and value centred marketing strategy, with the underpinning embedding of culture change. To embed the innovative and strategic use of digital marketing tools, solutions and brand development.